Pillow Talk

We are currently trailing our prototypes with beta testers and receiving great feedback. In order to progress the product to its next stage, we need to work with an industrial design expert to optimise our designs for manufacture and establish the most cost-effective production process. Working with an expert would ultimately enable us to start manufacturing our product and begin generating revenue.